Beyond Teamwork: The Psychology of Extreme Teams

Importance
Global society is currently experiencing a time of intense crises. Around the world, multiple, interacting and seemingly unbounded disasters are unfolding simultaneously, including the threat of climate change, health pandemics, and an increase in volatile and polarised politics. The World Health Organisation has highlighted the need for greater global cooperation to tackle these crises. Yet, cooperation becomes inherently challenging under pressure, as the extreme conditions have significant impacts on how people and groups behave. In extreme environments people are more prone to biased thinking, tend to adopt a ‘wait and see approach’ instead of acting, and struggle to work effectively as a team. Collective efforts are essential to tackling global crises, and we urgently need innovative ways to support teams working in extremes, ensuring that these approaches are inclusive, intelligent, well-informed, and make the best use of modern technologies.
The challenge
I propose to lead novel and exciting research that will critically assess ways to improve teamwork in extremes, delivering new approaches to team training informed by social psychological research and integrating advances in new technology that will revolutionise human-AI teamwork.
To meet this challenge, during the first four years of the project I will:

Map and compare the social, psychological, and organisational processes involved in emergency teamwork across the globe.
Classify the factors that are essential to effective extreme teamwork across extreme team types (e.g., Space Teams, Healthcare), informing specially designed recommendations to maximise teamwork across different team and task types.
Investigate the role of social friction in extreme teams, specifically how it develops, operates and its consequences, and how relationship breakdowns can be reversed.
Explore the potential for human-AI teamwork in extremes, critically considering both benefits and limitations.

This paves the way for designing and testing new approaches to the training of extreme teams in the later years of the project.
My approach
I will collect first-hand data through surveys, interviews, focus groups, and experiments involving teamwork. I will also analyse videos of natural extreme teamwork interactions. My research will be the first to take an international and inter-team focus to understand extreme teamwork across different continents and different team types including emergency services, medical and space teams. My work will prioritise developing new solutions to improve teamwork, working with international academic and extreme team project partners so that my findings change practice. My partners will be involved in the continual refinement of my research plans, ensuring that research is relevant and timely.
Applications and benefits
This project will revolutionise the global understanding of how people work together in extremes. In the short term, through academic papers, practitioner reports, video animations, presentations and knowledge exchange workshops, this research will help to educate extreme team members and their managers. It will improve team members’, policy makers’ and governments’ understanding of what makes extreme teams work well and where failures are likely to occur, thereby enhancing their response to global crises and benefitting the wider public. In the longer term, the work will deliver new, evidence-based extreme team training which integrates advances in AI technology for team benefit whilst being mindful of its limitations. Ultimately, this project will pave the way for more resilient, adaptive, and effective extreme teamwork, supporting global cooperation in response to the world’s most pressing challenges.